Automated detection of cardio-vascular abnormalities in self-captured ECG recordings

The project aims to access the feasiblity of automated detection of cardio-vascular abnormalities with the use of the low-cost personal health monitoring system.